EyeBERT: a Large Language Model for Clinical Narratives in Ophthalmology

Natural Language Processing (NLP) refers to a discipline in Artificial Intelligence (AI) focused on creating an effective language interface between human and computer systems. This kind of language AI could help eye care professionals identify patients at high risk of not getting the right care, by automatically analysing millions of patient notes. However, classic Natural Language Processing approaches struggle with some of the nuances of human language in clinical narratives such as identifying the subject of a sentence or if a sentence is negated. A new AI NLP tool known as BERT has recently been developed to address these issues. So far, BERT has been successfully applied to many medical specialities such as psychiatry and cancer but not yet in the field of eye care. In this work, we aim to develop the first BERT model specific to eye care, EyeBERT, using the largest available eye dataset, the clinical patient records of Moorfields Eye Hospital, as well as the scientific literature on eye conditions. We demonstrate that EyeBERT could outperform state-of-the-art language models in SNOMED coding and phenotype extraction.